Low cost wireless tracking systems (Simplitrak)

Simplitrak is a low-cost real-time wireless location tracking system for outdoor/indoor industrial environments in which hundrad and thousand targets are moving around and their positions are real-timely monitored by the Simplitrak system in order to ensure the high efficiency of their operations. Without the Simplitrak system, the positions of these crowded targets have been measured by driving a monitoring vehicle in the environment and manually carrying out the checking. Four distinctive features provided by the Simplitrak make the system outstanding: low-cost, large scale deployment, high accuracy and remote operation. Two typical applications of the Simplitrak system are the stockyards in distribution centres and outside motor manufacturing plants.